Lichen symbiosis in the light of global change - what is the future of lichens?

Global warming can disrupt symbiotic relationships, leading to ecosystem failures. The lichen symbiosis has not yet been studies in this context. This project aims to fill this gap from the cellular level to the ecosystem scale.